Application of an innovative biosecurity solution for reducing airborne pathogens in flock houses and cattle sheds

Increasing biosecurity in livestock is a critical challenge for farmers: lowering disease transmission is essential for enhanced animal health, welfare, and productivity while reducing reliance on antibiotics.

With Defra and Innovate UK support, in this project we will trial an innovative air sterilisation system as a farm-ready biosecurity solution designed to reduce airborne pathogens in indoor poultry houses and cattle sheds at 2 UK farms.

Robust data collection and analysis with validation, will support ROI modelling. Case studies and a stakeholder event will showcase the benefits of the technology for widespread adoption across the poultry and cattle sectors.

Flufence provides a proactive solution for farmers to prevent disease outbreaks mitigating the emotional devastation from obligatory culls and economic impact of livestock replacement in response to outbreaks helping to increase biosecurity and supporting farmers to be more resilient and more productive.